Real Time Rheology

This project pioneers real-time in-line rheology sensing - a commercialisation by Stream Sensing of new digital process instrumentation to measure in-line, real-time rheology: essentially how a liquid deforms with a force, similar to viscosity, and a critical measurement for many products since it defines how they flow out of tubes and bottles, and then how they perform in use. Typical product categories include liquid soaps, shampoos, mayonnaise and ketchup, toothpaste, surface coatings and speciality chemicals.

This measurement is critical for product quality but currently must typically be carried out in a Quality Control laboratory, taking time, and importantly risking ongoing production that may be found to be out of specification. Moving to a digital, in-line capability presents a globally unique opportunity for greater product consistency and improved productivity for processes operated by many major companies

The specific objective of the project is to scale up trial technology from 1" and 2" diameter pipes to a 4" pipe and industrialise the current pilot system for digital manufacturing and process control. This aims to address expected global market opportunities to reduce waste and enhance productivity in many processes across many business sectors delivering UK business benefits of employment and revenues and important contributions to the global challenge of climate change.